ENHANCED- ENergy Harvester for AutoNomous Commercial Electronic Devices

The ENHANCED project builds on the previous work by ETL and UIoS and will undertake an industrial research into the development and demonstration of a world-leading energy harvesting and wireless autonomous sensor platform technology for marine and automotive applications. The ENHANCED system will utilise novel electronics based on standard components and system design to achieve data processing and wireless data transmission, sensor monitoring and control and power management. ENHANCED will be powered using thermo-electric generators thermally driven by the vehicle or vessels waste exhaust heat. ENHANCED will be based on (and will meet the requirements of) the IEEE standard for wireless harvesters and will be interchangeable with a variety of sensors for the measurement of a variety critical control parameters. We will specifically develop energy harvesting devices that can supply sufficient power for autonomous electronics including sensors and sensor networks and demonstrate this widely to show generally applicable and robust systems.